REVQUAL - Resolving Visual Quality for Media

Video dominates global business and consumer Internet traffic and continues to grow (2012: 52%, 2017: 67%, Cisco VNI), demonstrating the massive impact of visual media production and media distribution services. Investments in these services can be severely compromised by poor visual quality, caused by mediocre encoding tools, lack of encoding and streaming know-how, and failure to support the nuance of today’s platform diversity (from HDTV, soon UHDTV, through to mobile displays). The REVQUAL project delivers three inter-related innovations which sustainably enable visual quality excellence to be achieved comprehensively. These include: (i) new approaches combining machine learning and existing state-of-the-art visual quality metrics, delivered through: (ii) a new ‘web crawler’ service for automated video quality optimization within video production and distribution services, supported by: (iii) a visual quality human assessment database, optimized to professional media content, creating an open dataset, incorporating the emerging principle of “social visual quality assessment”. The project sets a new baseline for quality, enriching the value of all services.